MobMotivator

By combining state of the art technologies into a multi-player gaming environment, Mobility Motivator, a smart ageing concept, will provide an innovative solution to motivate older adults to increase physical activity and exercise cognitive skills. Mobility Motivator will: enable the physician’s supervision to avoid injury; educate older people on the benefits of physical activity/cognitive training; tailor activities to the older adults condition and ability; provide both indoor and outdoor activities and increase the participation of women in these activities; offer a cost effective solution using ICT technologies.

Expected results and impact:
The at-home functionalities of Mobility Motivator will include tele-measurement of range of motion and video conferencing facilities with supervision by medical professionals, support staff or family members as well as a gaming environment. A multi-player outdoor mobile gaming environment will provide a truly innovative and enjoyable approach to a smart, healthy living and ageing. Furthermore, Mobility Motivator will provide specific support for those organisations for whom the care and welfare of the elderly end user is of particular concern.

See more at: http://www.mobility-motivator.uvsq.fr/